Exploring the use and impact of outdoor environments in East London Pupil Referral Units

Every year in England around 8000 children are permanently excluded from school and need to access their education outside of mainstream settings (alternative provision (AP)), most commonly in Pupil Referral Units (PRUs). Children experiencing adversity including special educational needs, mental health difficulties, poverty and abuse are more likely to be excluded and thus are overrepresented in PRUs.

There is overwhelming evidence to show that early adversity impacts on health, educational and economic outcomes across the lifespan and so it is not surprising to find that educational and health outcomes are comparatively worse for children attending PRUs: 1 in 20 pupils in AP achieve a pass in their English and maths GCSEs and half are NEET post-16. Importantly, evidence suggests exclusion contribute independently to outcomes, over and above the influence of early life experience. There has been recent policy attention on understanding the inequalities in exclusion rates and improving the quality and outcomes of alternative provision. In relation to the latter, the recently published Timpson Review of School Exclusion called for focus on developing effective interventions and mechanisms for targeting them as well as on improving the physical environments in which alternative provision is delivered.